The Incidental Artist approach: contemporary reworkings of the methods and legacies of the Artist Placement Group 1966-1989

Working with Flat Time House and Eastside Projects as part of an AHRC-funded PhD at Birmingham City University, Elisabeth Del Prete's research will examine how the ideas and models developed by Artist Placement Group (APG) might be relevant today, and to future possibilities for the role of artists in society. APG was an organisation conceived by Barbara Steveni and founded in 1966 with the aim of placing artists in government, commercial and industrial organisations. This research will evaluate contemporary experimental art projects inspired from APG with the aim of informing future models of creative practice. It will do so by drawing parallels between APG's motto 'context is half the work' along with its distinctive practice of the 'open brief', and regenerative design, an approach that invites practitioners to embrace unpredictability, interconnectedness, and co-evolution with and among living systems.